Heatssim: Holistic Engineering Approach to Thermal and Structural Simulation

The Heatssim (Holistic Engineering Approach to Thermal and Structural Simulation) project aims to deliver an optimised design process for aerospace gearboxes, providing a step-change in the design and analysis methods for the development of state-of-the-art and future aerospace transmission systems. This is achieved by a multi-disciplinary and multi-physics analysis of an aerospace gearbox, allowing investigation of the interaction between CFD, thermal, static deflections, fatigue and dynamic phenomena. A multi-fidelity analysis procedure will be established, identifying the optimum level of fidelity required to achieve the necessary accuracy for each phenomenon, resulting in a repeatable simulation process and maximum analysis speed. The process will be productised via a reputable CAE environment which is currently used by leading aerospace companies.